An investigation of the Fluid-Structure Interaction in articular cartilage across disparate scales

This project will bring together multiple components to effectively describe the Fluid-Structure Interaction of cartilage across disparate scales. A critical path toward the coupling of simulations at different scales, experimental validation, and clinical relevance will be ascertained and specific focus placed on modelling aspects where necessary. The desired outcomes are:
- A 3D microscopic model of immersed fibrous networks which accurately describes the behaviour of cartilage. Selection of the comprising viscoelastic solid structure by exploring simple Hookean springs, semi-flexible polymers, and biopolymers;
- Delineated parameter regimes of microscale models from which the necessary terms in the continuum equations of macroscale poroelasticity can be faithfully described. Determine the separation of scales required and investigate a range of mechanisms to facilitate coupling;
- Validation of model predictions by experimentation of cartilage samples under load. Extend current laboratory protocol for compression testing of poroelastic materials to cartilage. Perform measurements of load versus displacement for operating conditions representative of natural joints;
- Uptake by clinicians of the techniques developed under their guidance, enhance the current technology used for the treatment of joint health;
- A framework that can be modified to investigate other systems of interest related to fluid flow through deformable porous materials.